Pain feedback for reactive and embodied prosthetic limbs

to investigate and develop pain feedback for prosthetics limbs. to develop an adaptive pain mechanism for prostheses. to study the effects of and in terms of safety, performance, use, and embodiment.